ForgetMeNot Album

"ForgetMeNot, because life is meant to be remembered."

The ForgetMeNot Album is an innovative tool that promotes knowledge, empowerment, engagement, and autonomy to enhance the well-being of people with dementia and their carers. There are 850,000 people living with dementia in the UK today, which is estimated to double in the next 20 years. It is a complicated and heartbreaking condition that often leaves people isolated and lacking the confidence to engage because of their loss of memories. Dementia can often lead to mistrusting the people who are trying to help, making caring for them exceedingly tricky. Losing memories can be frustrating and detaching, but who better to remind a person? When using a ForgetMeNot, that person can be themselves or a loved one they truly trust.

The ForgetMeNot Album is a photo album that allows the user to attach a voice recording to a photograph. When the photograph is placed on the ForgetMeNot device, it will play back the recording. In this way, the user can save important information, knowledge, or memories that, due to their dementia, they struggle to retain. This product is personal and versatile, and users will likely have different uses for it depending on their needs. Users can record their own private personalized messages or reminders. Family members or carers can also use this product to record instructions for modern domestic appliances, messages, daily reminders or any other information that may help the user in day-to-day life.